Digitally Present and Engaged. Equipment upgrades to create digitally-enabled reading rooms & enhance capabilities for digital capture of collections

'Digitally Present and Engaged' will provide urgent equipment upgrades for the University of Bristol's Cultural Collections in order to create digitally enabled reading rooms, and enhance capabilities for digital capture of our collections and the digital conservation of the most vulnerable audio-visual material. Cultural Collections comprise Special Collections (an internationally important collection) and the Theatre Collection (an Arts Council Designated collection) and together we play a significant role in supporting research activity in the UK. This project will allow us to meet the growing demand for remote access to digital content which has been greatly accelerated by the current pandemic, restrictions on travel and reading room capacity and the transition to blended and online learning.

To continue to maximise the accessibility and research potential of our collections in the coming months and years we must enable more of our collections to become 'digitally present'. We will achieve this through an increased ability to digitise a wider range of range of formats (2D, 3D, AV) to professional standards. We also need to provide richer digital engagement opportunities and enhance the ways in which researchers can access, investigate, and use the collections, particularly if they cannot be physically present in our reading rooms. We have the physical spaces and digital infrastructure to deliver this but there is an urgent need to upgrade our equipment to enable it. It is vital that we upgrade now as it is the only way we can ensure the use of our collections is maximised by the UK research community in the immediate future. Longer term, the increased capacity for digitisation and digital engagement will enable us to scale up engagement activities through the transition period to the new £103m University Library, where the Centre for Cultural Collections will provide access to our collections the physical, digital and virtual realms for all our audiences.

There are two workstreams: Digitally Enabled Reading Rooms and Capabilities for Digital Capture: Preservation and Sharing. The reading room upgrades will 'virtualise' the reading room service; enabling remote researcher access for those unable to visit in person, and real time interrogation of physical objects using video conferencing, cameras, and visualisers. Capabilities for Digital Capture will provide essential equipment upgrades so we have sustainable proficiencies for digitisation across 2D, 3D and AV formats. The equipment includes cameras, scanners (2D and 3D) and machines to enable the digital conservation (digitisation) of our most vulnerable AV material, which is at greatest risk of deterioration. These equipment upgrades will enable us to meet increasing demand and fulfil the research community's needs for provision of high-quality digital content across the full range of our collections.